Sheffield Hallam University and Abtech Limited

To use modern electronic design and test methods to produce a range of innovative, certified intrinsically safe LED luminaires for use in hazardous environments.